Intel SGX Enabled Ransomware: A Potentially New Malware Strain In the Future?

Ransomware is a type of malware that uses a security mechanism based on cryptography to hijack user resources and files to demand a ransom in exchange for a private key that decrypts the data. This led to the creation of a unique ecosystem and a highly lucrative business for cybercriminals to effectively extort money from organisations and individuals whose computers they infect. Unlike traditional malware, without the co-operation and decryption key from its creator, the effect from ransomware in most cases is difficult to mitigate and irreversible even after removal. There are a number of reasons why ransomware has gained increasing popularity over the past decade. Firstly, the use of encryption is effective and virtually unbreakable, providing the attacker great confidence due to its high probability of successful return on malware investment. Secondly, the use of an anonymous cyber-currency can make traceability hard. Thirdly, the readily available ransomware tools enables easy entry.

This research aims to shed some light on how a cybercriminal could develop new ransomware variants that could leverage Intel's SGX secure and private execution capability to securely manage secret cryptographic keys on victim's untrusted memory and potentially use it for offensive purposes. The research is mainly focused on investigating how Intel SGX could be leveraged by an attacker to overcome limitations faced by existing ransomware strains, in particular on key management schemes. The following objectives have been set for the project:

-Conduct a thorough investigation into how ransomware currently manages the cryptographic keys.

-Investigate how ransomware authors could leverage innovative technology, such as Intel SGX, to enhance the current key management schemes.

-Develop a proof-of-concept showing the feasibility of using Intel SGX to manage the cryptographic keys.

-Investigate how an attacker can initiate the release of the key once the ransom is paid

Potential impact
The most significant impact of the renewal of Royal Holloway's CDT in Cyber Security will be the production of at least 30 further PhD-level graduates. In view of the strong industry involvement in both the taught and research elements of the programme, CDT graduates are "industry-ready": through industry placements, they have exposure to real-world cyber security problems and working environments; because of the breadth of our taught programme, they gain exposure to cyber security in all its forms; through involvement of our industrial partners at all stages of the programme, the students are regularly exposed to the language and culture of industry. At the same time, they will continue to benefit from generic skills training, equipping them with a broad set of skills that will be of use in their subsequent workplaces (whether in academia, industry or government). They will also engage in PhD-level research projects that will lead to them developing deep topic-specific knowledge as well as general analytical skills.

One of the longer-term impacts of CDT research, expressed directly through research outputs, is to provide mechanisms that help to enhance confidence and trust in the on-line society for ordinary citizens, leading in turn to quality of life enhancement. CDT research has the potential of directly impacting the security of deployed system, for example helping to make the Internet a more secure place to do business. Moreover the work on the socio-technical dimensions of security and privacy also gives us the means to influence government policy to the betterment of society at large. Through the training component of the CDT, and subsequent engagement with industry, our PhD students are exposed to the widest set of cyber security issues and forced to think beyond the technical boundaries of their research. In this way, our CDT is training a generation of cyber security researchers who are equipped - philosophically as well as technically - to cope with whatever cyber security threats the future may bring. The programme equip students with skills that will enable them to understand, represent and solve complex engineering questions, skills that will have an impact in UK industry and academic long beyond the lifetime of the CDT.